Language variation, automatic speech recognition and algorithmic bias

In this thesis, I situate the impacts of automatic speech recognition systems in relation to sociolinguistic theory (in particular drawing on concepts of language variation, language ideology and language policy) and contemporary debates in AI ethics (especially regarding algorithmic bias and fairness). In recent years, automatic speech recognition systems, alongside other language technologies, have been adopted by a growing number of users and have been embedded in an increasing number of algorithmic systems. This expansion into new application domains and language varieties can be understood as an expansion into new sociolinguistic contexts. In this thesis, I am interested in how automatic speech recognition tools interact with this sociolinguistic context, and how they affect speakers, speech communities and their language varieties. Focussing on commercial automatic speech recognition systems for British Englishes, I first explore the extent and consequences of performance differences of these systems for different user groups depending on their linguistic background. When situating this predictive bias within the wider sociolinguistic context, it becomes apparent that these systems reproduce and potentially entrench existing linguistic discrimination and could therefore cause direct and indirect harms to already marginalised speaker groups. To understand the benefits and potentials of automatic transcription tools, I highlight two case studies: transcribing sociolinguistic data in English and transcribing personal voice messages in isiXhosa. The central role of the sociolinguistic context in developing these tools is emphasised in this comparison. Design choices, such as the choice of training data, are particularly consequential because they interact with existing processes of language standardisation. To understand the impacts of these choices, and the role of the developers making them better, I draw on theory from language policy research and critical data studies. These conceptual frameworks are intended to help practitioners and researchers in anticipating and mitigating predictive bias and other potential harms of speech technologies. Beyond looking at individual choices, I also investigate the discourses about language variation and linguistic diversity deployed in the context of language technologies. These discourses put forward by researchers, developers and commercial providers not only have a direct effect on the wider sociolinguistic context, but they also highlight how this context (e.g., existing beliefs about language(s)) affects technology development. Finally, I explore ways of building better automatic speech recognition tools, focussing in particular on well-documented, naturalistic and diverse benchmark datasets. However, inclusive datasets are not necessarily a panacea, as they still raise important questions about the nature of linguistic data and language variation (especially in relation to identity), and may not mitigate or prevent all potential harms of automatic speech recognition systems as embedded in larger algorithmic systems and sociolinguistic contexts.